'Mixed Bathing': Encounter, Experience, and Writing as an 'Empathetic Guest'

To write a novel set in Wales followed by an autoethnographic study of the cultural subjectivity of a bilingual anglophone 'non-immigrant' Indian author as an 'extra-postcolonial' endeavour.